5G-IoTNet: Enabling Seamless Federation of 5G and IoT Networks

Our project addresses a critical challenge in the UK's digital economy, where the increasing reliance on IoT devices for automation, particularly in sectors such as manufacturing, logistics, and public infrastructure, is hindered by closed networks. This connectivity divide impedes interoperability and acts as a barrier to economic development. For instance, non-domestic buildings contribute significantly to energy consumption and carbon emissions, with a considerable portion remaining energy inefficient. Despite lockdowns, these buildings continued to use a substantial amount of energy, highlighting the urgency of addressing these issues.

In collaboration with partners such as EMS, Attocore, Cascoda, and Viatec, Loughborough University aims to revolutionise the digital landscape. Our vision is to create a cutting-edge hybrid network solution that federates private and public 5G and IoT networks. This approach allows network operators to maintain control over their networks, enhancing their incentives to participate. The proposed architecture involves sharing radio access networks between public and private 5G networks, with core networks federating through control and data plane federation. This facilitates the sharing of resources for efficient orchestration and identification.

To overcome technical challenges, we leverage our expertise in telecommunication, IoT networks, and network management. Software-Defined Networking (SDN) is employed for the federation of the network control plane, providing dynamic and programmable control for seamless coordination. Network Function Virtualization (NFV) is utilised for the federation of the network data plane, enabling self-contained network services to be deployed across networks securely. The use of individual 5G network slicing ensures enhanced security and isolation for diverse applications.

The interoperability of IoT networks is a key focus, and the integration of 5G with the emerging KNX IoT protocol presents a solution. 5G provides seamless IP-based backhaul connectivity, while KNX IoT offers an IP-based Building Automation System (BAS) protocol that interoperates seamlessly with existing non-IP BAS infrastructure. This creates a network of networks, facilitating the complete digital transformation of building and lighting automation markets.

Strategic implementation of edge computing is another vital aspect of our solution. By distributing computing resources at the network edge, latency is significantly reduced, enabling real-time data analysis critical for applications like building automation.

Through this collaborative effort, we aim to deliver a fully functional demonstrator at Technology Readiness Level (TRL) 7, marking a significant milestone in revolutionising the digital landscape and promoting economic growth.